WATERSCAYPE-x - a solution to reduce diffuse pollution

m-PAM is a new, biodegradable, sustainable, EU regulated, soil flocculant product. manufactured by MIBA Rescaype AB, a Swedish company. The product is made specifically for the purpose of improving soil characteristics:

-reducing nitrates pollution through run-off;

-reducing carbon release through evaporation from soil into the atmosphere; and

-improving general soil structure to reduce flood damage and allow for quicker land recovery.

Rescaype UK Ltd ("RUK") is an independently owned and managed UK company and has the exclusive agreement to distribute m-PAM in the UK. RUK now wishes to independently research the potential for utilising the product in respect of being a possible fresh water pollution solution.

The project will include research and development for the installation protocols for m-PAM at field edges and measuring the impact of m-PAM on fresh-water pollution reduction.

The project will seek to evaluate m-PAM's impact as part of an overall multi-solution flood restraint system i.e. by m-PAM absorbing water reducing flow rate and then passing cleaner tail water off in an even manner (making it more manageable and useable as grey water).